University of Portsmouth and Portsmouth City Council KTP 24_25 R2

To co-develop and co-design a novel evaluation framework and initialise organisational change for evidence-informed decision-making to tackle multifaceted societal problems. This mKTP will embed organisational knowledge and capabilities to Portsmouth City Council for accurately measuring, reporting and showcasing the impact of public health interventions to effectively improve public service delivery.